Niche Vehicle R&D Programme

This project will address the competitiveness issues facing the region's niche vehicle manufacturing cluster by promoting innovation through collaborative
research & development and accelerated technology adoption